Change detection in enterprise-wide computer network traffic

Change detection in enterprise-wide computer network traffic

It is recognised by industry and the intelligence services that data science techniques have the potential to provide the next generation of cyber-security defences. Inside a typical enterprise computer network, a number of high-volume data sources are available which can enable the discovery and prevention of cyber-attacks and other nefarious network activity. Whilst traditional systems of cyber-defence focus on detecting strong signatures in packets, such as content-aware firewalls and antivirus software, there is a largely under-exploited opportunity to use more statistical, probabilistic model-based techniques for identifying more subtle intrusion attempts. The potential advantage of such approaches is the ability to learn, from historical data, normal patterns of computer and network behaviour, so that anomalies can then be detected which would not stand out otherwise; one example is unusual network traversal using legitimate credentials.

Interest here will focus on detecting significant temporal changes in the probability distribution of large-scale summary statistics, such as the relative popularity of different service ports, the countries connected to by computers within an enterprise, or possibly some other local characteristic of the network. The preferred approach will be Bayesian model-based changepoint analysis, which requires computational simulation techniques such as Markov chain Monte Carlo. Any methods developed will need to be scalable for realistic deployment across an entire network. Some exploratory data analysis using big data platforms will be necessary for identifying the main structures in the data, to guide the model-building process.

The project is aligned to the EPSRC Global Uncertainty and Digital Economy strategic themes, and the Statistics and Applied Probability research theme.